'Non-Muslim' and Muslim youth: religious identities, Islamophobia and everyday geopolitics

Although research has drawn attention to the phenomenon of Islamophobia, very little has been said about how Islamophobia influences the lives of 'non-Muslim' minority ethnic young people who might be mistaken for being Muslim and how this relates to their feelings about those who affiliate with the Islamic faith. The unique aspect of this study is the inclusion of this category of young people as a focus of research. This novel project has four interrelated aims:

1. To explore the issue of Islamophobia in relation to the experiences of 'non-Muslim' and Muslim youths (aged 12-25) in Scotland who are targeted because they look Muslim, and to explain how different religious, ethnic and minoritised youth experience and understand Islamophobia, the impact of this on community relations, social cohesion and integration.
2. To analyse these experiences within a framework that takes cognisance of the intersectionality of ethnicity with other relevant positionalities such as religion, gender, social class and locality
3. To detail how young people understand and negotiate 'everyday geopolitics'. We use the term 'everyday geopolitics' to refer to the ways in which international, national, state and local political issues shape, and are shaped by, people's everyday lives.
4. To problematise polarised discourses which see young people as either politically disengaged and apathetic or politically radicalised and extreme.

This project focuses on groups who may often be the targets of Islamophobia. To date there has been little if any research on this topic or the impact of geopolitical events on their religious and cultural identities of young people in the UK or in Scotland. The groups we will consult are:
- 'non-Muslim' Asian people;
- asylum-seekers and refugees;
- Eastern European migrants;
- international students;
- and Muslims.
A series of 15 group discussions (three with each of these groups) and 150 individual interviews will enable us to generate a substantial corpus of qualitative data in order to answer the research questions identified above. These participants will be drawn from three geographical contexts including urban areas, urban/semi-urban areas and rural areas in order for us to be able to assess the role locality has in their experiences of, and responses to, Islamophobia. The findings of the research will be disseminated to academic user-groups through 6 peer-reviewed international journal articles and six linked conference presentations. In order to maximise impact, we aim to build upon our extensive contacts in local/national government and voluntary and community organisations through a policy paper and two policy workshops, an academic workshop, a series of three regional community conferences, four common-language articles and a project website.

The main change here from our grade 5 (but unfunded) application is the addition of an academic workshop (see also academic beneficiaries section) and clarification of our use of the term 'geopolitics'.

Potential impact
There are a number of user groups who will benefit from this research:

Feeding into public policy on the impact of Islamophobia and racism on both 'non-Muslims' and Muslims, the outcomes of our research will be particularly useful for those developing policy or working in the field of community work, community education, community cohesion or promoting good relations. The research will be very relevant for specific policy arenas (e.g. social inclusion, multiculturalism, citizenship policies) as well as in practice (e.g. work with children and families, youth work, social work, education), and will help to understand the complexity of issues concerning youth identity, racism and Islamophobia (including possible insights into radicalization from a unique Scottish perspective) and the interplay for identity, difference and nationalism. Upon completion of our policy report we will arrange two policy workshops for key people involved in shaping policy for young people and education in Scotland as well as across the UK (one in Edinburgh and one in London). In addition to this, we will also disseminate the outcomes of our research to relevant local government departments through our website, regional community conferences and through engagement with public sector professionals.

Public-sector professionals working directly with or for young people will be interested in the research. A special section of our website will target this specific set of user groups. In order to access a broad range of such users, we will produce four common-language articles for magazines of relevance to youth workers school teachers, community education workers and youth policy-makers (who will also be invited to our regional community conferences).

Young people interested in the research will be able to read a youth-focused brochure that will outline the outcomes of our research and will focus on issues that are most likely to be of relevance to them. We will also engage with them through our Project Advisory Group, Facebook group and regional community conferences.

Through a series of press releases towards the end of the project - and through utilising our developed set of contacts in the Press (e.g. Glasgow Herald, BBC Scotland, BBC news online) - we aim to disseminate the findings of the research to the wider public. These will be produced by the research team in liaison with appropriate university press offices and the AHRC Communications Manager. We will also seek to discuss issues from the research in events organised by others such as the Festival of Politics Fringe programme to coincide with the Edinburgh International Festival during August of each year.